Developing understanding and improved sensory quality of low alcohol beer

The project will:
Using the ultrafiltration unit, create a range of commercial beers and in house brews with different alcohol levels;
Profile sensory properties of samples with trained panellists, as well as recruited low alcohol beer consumers;
Identify key sensory drivers of like/dislike/emotional response related to alcohol level in beer;
Identify and test the addition of ingredients to improve the sensory quality of low alcohol beer.